Oxford Brookes University and People Puzzles Limited KTP 24_25 R2

To develop a consistent framework for our work with clients that allows us to accurately measure and demonstrate the impact that we have, which will fast-track the growth of the business.